UK-India Joint Centre on Animal Technology

Technical abstract
The aim is to establish UK-India Joint Centre on Animal Technology through linking the research at The Roslin Institute and The Pirbright Institute, the UK’s leading BBSRC National Institutes of Bioscience in the area of animal genetics and health, with India’s Department of Biotechnology’s National Institute of Animal Biotechnology (NIAB) in Hyderabad. To initiate the Joint Centre, this award will enable joint research projects with each project having input from each of the three institutions. Award objectives: To support joint PhD studentships addressing livestock disease; to strengthen current associations between both UK Institutes and NIAB; to provide the platform for sustainable long term interactions between the three institutions through formation of UK-India Joint Centre on Animal Technology.Research projects will focus on veterinary infectious disease challenges facing India, thus addressing NIAB’s mission to develop a sustainable and globally competitive livestock industry through innovative technology.